University of Suffolk and Coderus Limited

To offer a prioritised service automated solution for users to be able to benchmark their software against market norms, identifiy security vulnerabilities and to recommend best practice improvements and other similar enhancements.